NAUTILUS - Novel asset management twin and instrumentation system - feasibility study

_NAUTILUS_ will conduct a feasibility study to create a 'digital twin' for GCRE. It will be capable of integrating the site data at GCRE - current and future - with the data streamed from research programmes for infrastructure and vehicles. The platform will allow integration of predictive models and simulation to accelerate development speed and accuracy.